FintechXpndr

On 25 November 2022, the UK and Singapore governments agreed a Memorandum of Understanding (MoU) on the **UK-Singapore FinTech Bridge**, established with the aim of removing barriers to trade and boost collaboration between the FinTech sectors in the two countries.

London and Singapore are two of the world's leading FinTech centres, acting as hubs for the wider European and Asian markets, further supported by a regulatory approach to FinTech that is seen globally as a model to emulate.

Braithwate (based in London + New York) and HM (in Singapore) have a long-standing partnership, working together to help FinTech, crypto and digital asset firms and financial services firms expand internationally and get licensed and establish operations in the UK, European, Asian and US markets.

Both firms are keen to build on the FinTech bridge, and have leveraged their deep expertise, compliance knowledge and understanding of regulatory requirements and regulator expectations to collaborate and develop a comprehensive, integrated and automated workflow to support FinTech firms that are registered in either the UK or Singapore to expand into the other jurisdiction in a seamless and efficient manner and set up a firm, operate and explore new business opportunities.

Using Artificial Intelligence (AI), process automation and digital services, our service offering provides FinTech firms with a single integrated interface and workflow with discrete modules that address all the key requirements for a firm to be successfully authorised.

The key innovation behind our project is the disruptive approach and high level of automation, which will benefit our clients by saving many months in time and effort (translated into cost savings of hundreds of thousands of pounds and quicker time to market) in their authorisation journey. This will also benefit the regulators as our service offering provides high quality applications that have been vetted, reviewed for completeness and detail, and address all regulator expectations.